Once for Scotland: NHSGGC Specialist Weight Management Service Pathway Design

Scotland faces a growing public health challenge from rising obesity rates, with over two-thirds of adults now living with overweight or obesity. Analysis commissioned by Nesta in 2022 estimated the total cost of obesity in Scotland at £5.3 billion annually including £776 million in NHS Scotland spending. This burden is increasing year on year, placing major strain on clinical services and wider society.

NHS Greater Glasgow and Clyde (NHSGGC) has seen significant growth in demand for weight management services. People living with more complex obesity often face long waits, sometimes over a year, for access to Specialist Weight Management Service. Individuals who do not require specialist input can benefit from NHSGGC's Community Weight Management Service, which provides eligible individuals with free access to commercial weight management programmes, combining online and in-person support. However, for those who do need specialist support, lengthy waiting times remain a challenge. Without new ways of working, these waits will persist, delaying access to care for those with more complex needs.

This project will support NHSGGC to co-design and test a more efficient, person-centred model to reduce waiting times and increase capacity. It will explore innovations that:

* Reduce the number of clinical appointments needed for triage and assessment

* Enable administrative and non-clinical staff to support screening, education and data collection

* Digitise and simplify referral and triage processes, including enabling people to complete screening questionnaires independently, with prompts and additional support if needed

* Introduce flexible, asynchronous education and peer support

People with lived experience will play a central role in shaping the new model, ensuring it is inclusive, accessible and empowering. Frontline staff - including administrative, dietetics, physiotherapy and clinical psychology - will help redesign processes to reduce duplication, improve flow, and make better use of existing skills.

This work supports the Scottish Government's Weight Management Action Plan and wider ambitions for prevention, early intervention and digital transformation. By September 2025, the project will deliver a redesigned service model, a digital prototype, and a business case for implementation. The learning and outcomes will be shared across NHS Scotland to support a Once for Scotland approach to improving access to effective, person-centred weight management services.